Exploration of Novel Transition Metal Oxyarsenides

Spintronic materials can exhibit a large reduction in electronic resistivity upon application of a magnetic field, called magnetoresistance. Such materials are currently employed in magnetic sensors and magnetic memory devices such as computer hard disks. The discovery of giant magnetoresistance (GMR) in multilayers consisting of magnetic and nonmagnetic thin films was a major breakthrough, allowing the storage capacity of a hard disk to increase from 1 to 20 gigabits. GMR devices can exhibit a reduction in electronic resistivity of up to 50% upon application of a magnetic field. In recent years there has been intense study into the magnetic and electronic properties of manganite perovskites such as La1-xAxMnO3 (A = Ca, Sr, Ba) due to the observation of colossal magnetoresistance (CMR). The manganites are remarkable as they can exhibit a reduction in electronic resistivity of up to 99.9 % upon application of a magnetic field. As yet the large magnetic fields required to produce the CMR has limited its commercial implementation. An important research objective therefore is to discover new materials that exhibit CMR in low fields (<<1 T) at 290 K to be employed in spintronic devices for smaller, faster, cheaper and more efficient computing applications. It is therefore vital to synthesise and investigate novel CMR materials in order to gain greater understanding of different CMR mechanisms which can then be exploited in future CMR devices.

We have recently synthesised a new CMR material NdMnAsO1-xFx (x = 0.05 - 0.08) which surprisingly exhibits a reduction in electronic resistivity by 95% upon applying a magnetic field at low temperature, which is comparable to that observed in the CMR manganites. This is a new mechanism of CMR. The undoped compounds LnMnAsO (Ln = Nd, La) already exhibit a sizeable room temperature negative magnetoresistance (-MR; MR = -8% and -11% for Ln = Nd and La respectively in a 7 T magnetic field). We propose to improve the magnetoresistant properties of these fascinating Mn2+ oxyarsenides by exploring the effects of chemical substituents.
We will also synthesise and study the magnetotransport properties of novel Mn2+ oxyarsenides such as Sr2Mn2MAs2O2-xFx (M = Mn, Ni, Fe, Cu) in order to manipulate the CMR by enhancing magnetic coupling between Mn2+ and M2+ cations.

The magnetic and electronic properties of 3d transition metal oxyarsenides reported so far are exceptional. Alongside the observation of high temperature superconductivity in LnFeAsO1-xFx and CMR in NdMnAsO1-xFx, superconductivity has also been reported in LaNiAsO below 2.75 K whereas LnCoAsO is a ferromagnet below 66 K and 85 K for Ln = La and Nd respectively. We will investigate if novel superconducting and MR pathways are also present in 4d/5d transition metal oxyarsenide which have been relatively unexplored until now.

This work will not only be of great fundamental importance but may also have practical applications if it is possible to optimise the magnetoresistive properties.

Potential impact
This proposal primarily concerns the synthesis and study of novel Mn2+ oxyarsenides with important spintronic properties. Spintronic materials can exhibit a large reduction in electronic resistivity upon application of a magnetic field, termed magnetoresistance (MR). We have recently shown that the oxypnictide NdMnAsO1-xFx exhibits a sizeable room temperature magnetoresistance (x = 0) and colossal magnetoresistance (CMR) at low temperature (x = 0.05 - 0.08). Spintronic materials are used for magnetic memory in solid state devices and also in magnetic sensors. It is thought that future spintronic devices will capitalise on the CMR mechanism for smaller, faster, cheaper and more efficient "green" computing applications. We expect to synthesise new materials with improved performance which can be subsequently developed for spintronic applications. We will also investigate if novel MR and/or superconducting pathways are present in 4d/5d transition metal oxyarsenides which have been relatively unexplored until now.

This is blue skies research. Non-academic impact will be in the medium to long term, as described below.
Short Term (up to 3 years)
Short term non-academic impact will lie in the training of the postdoctoral researcher in the synthesis and characterisation of the oxyarsenide materials studied and in a variety of experimental measurement techniques (magneto(resistivity), magnetic susceptibility, neutron diffraction, thermogravimetric analysis).

Medium Term (3-5 years)
If significant low field magnetoresistance is found at ambient temperature in oxyarsenides then major industrial interest will arise. We will investigate opportunities of developing these applications.

Long Term (> 5 years)
In the long term superior spintronic materials will result in faster solid state devices which are smaller and hence will have lower power consumption and less cost. As such solid state devices (which range from supercomputers to mobile phones) will become more affordable which will impact on the quality of life of the general public.
The creation of new jobs to manufacture, distribute and sell new spintronic chips will also enhance the economic prosperity of the UK.